Skonto: Initial build and market launch

**Summary**

* I am Isabella Hadjisavvas, founder of Skonto - a business that helps consumers shop smarter and save money, by making rewards and loyalty offers easier to use.

**Problem**

* The rewards and loyalty landscape is broken. The average UK consumer has 8 different reward schemes (from their bank, credit card, mobile, employer etc.), but struggles to access these valuable offers due to complex journeys across multiple apps and webpages. As a result, UK consumers are missing out on £500+ worth of savings annually. In an environment of rising inflation and higher cost of living, solving this inefficiency has never been more important.

**Solution**

* That's why I'm on a mission to help shoppers save money, by making rewards and loyalty offers easier to use. I'm developing a solution: a one-stop-shop that consolidates all the rewards offers consumers are entitled to in a single-interface. The solution applies AI to proprietary data to instantly recommend consumers the best offer to use, at the right time, whether they are shopping in-store or online.
* This platform will reduce the barriers that currently block consumers from accessing the benefits they are entitled to, unlocking significant savings for UK consumers. It will also deliver engagement, retention and loyalty benefits, incremental revenue and rich new data assets and insights for reward schemes.

**Project Objective**

* Following the discovery phase (complete) and design phase (in progress), this project will focus on building an MVP version of the solution and bringing it to market.